Using Online, Self-Help Single Session Interventions for LGBTQ+ Youth: Exploring the Value of Adaptations

Context
LGBTQ+ youth (those identifying as other than heterosexual and cisgender) are more likely to experience depression, but less likely to seek mental health support through traditional methods. They have shown a preference for online support, but many digital mental health interventions face challenges with sustained user engagement which undermines their efficacy.

Online self-help single-session interventions (SSIs) can be fully completed in one 30-minute sitting and have shown promising effects in the U.S. One study found that existing SSIs are equally effective for LGBTQ+ and non-LGBTQ+ youth; however, it did not examine whether LGBTQ+-specific adaptations offer additional benefits. While many advocate for tailoring interventions for LGBTQ+ youth, there is little empirical research comparing the outcomes of adapted versus unadapted versions.

Additionally, key factors to the success of an intervention are reach and uptake but these are often overlooked and underreported in literature. Limited research has explored how to achieve sufficient reach and uptake among LGBTQ+ youth and whether tailored dissemination strategies are necessary to effectively address the mental health needs of this population.

Aim: to understand how to use online, self-help Single Session Interventions (SSIs) to improve access to mental health support for LGBTQ+ young people (aged 13-18) with depressive symptoms

Objectives
- To understand how LGBTQ+ youth search for and select digital mental health interventions
- To develop and evaluate LGBTQ+ specific dissemination strategies for SSIs
- To examine the efficacy and acceptability of existing SSIs for LGBTQ+ youth
- To explore the value of adapting intervention content for LGBTQ+ youth

Application and Benefits
This programme of work will have implications for the implementation and design of digital mental health interventions for LGBTQ+ youth. The findings will add to our understanding of the value of adapted approaches, and whether these approaches are effective and necessary. If found to be effective, we can make recommendations for how interventions should be adapted and disseminated for LGBTQ+ youth, improving access to mental health support in this group.

Programme of Work
Study 1
- Qualitative interviews with LGBTQ+ young people (n~15) exploring where they search for mental health support online and their perceptions of LGBTQ+ tailored and untailored support

Study 2
- Codesign workshops with LGBTQ+ young people (n~10) to develop an LGBTQ+ focused intervention dissemination strategy
- Deployment and evaluation of the above dissemination strategy in an interrupted time series design, as part of the Unlock Wellbeing trial (PI: Maria Loades)

Study 3
- Secondary analysis of Unlock Wellbeing trial data (n~235), to examine comparative effectiveness and acceptability of 2 existing SSIs for LGBTQ+ participants compared to non-LGBTQ+ participants

Study 4
- Codesign workshops (n~10) to adapt Project ABC UK (an existing SSI) for LGBTQ+ youth
- Single arm, pre-post programme evaluation of the adapted SSI, measuring short-term efficacy and acceptability among LGBTQ+ youth (n~100)
- Secondary analysis of existing programme evaluation data for the original version Project ABC UK (LGBTQ+ participants only, n=166)
- Meta-analysis of effect sizes from the above programme evaluations